Heat Recovery for Tumble Dryers

The current system can be analysed to investigate the possibilities for heat exchange. The academics with expertise in thermodynamics and building services engineering would establish potential cost, CO2 and fossil fuel savings through a system audit and modelling of heat recovery equipment, to be added to the existing system with practical recommendations for system design and modification. The project would also look at design solutions to improve the existing lint removal system.